Immunogenicity of a Trivalent Vaccine Candidate against Lassa Fever, Ebola, and Marburg virus

Student is studying the immune response to a trivalent, 'designed' haemorrhagic fever vaccine for
Africa. This includes target antigens for Lassa, Ebola and Marburg viruses.